Cybersecurity Applications of Present and Near-term (NISQ) Quantum Computers

In a time of exponential technological progress, quantum technologies have the potential to completely transform a number of facets of our lives, including cybersecurity. The development of quantum computing and communication systems presents the security environment with advantages as well as challenges. The research proposal looks into possible cybersecurity flaws in near-future and current quantum technologies, as well as new approaches to improve cybersecurity with emerging quantum capabilities.

Objectives: The following are the main goals of this study:

1. Determine whether there are any cybersecurity vulnerabilities that could be filled by quantum technology.
2. Examine novel approaches and procedures that make use of quantum technology in order to improve the security of systems that are susceptible to quantum attacks.
3. Examine the viability and effectiveness of quantum-based security solutions in practical applications.
4. Make suggestions for the creation and application of cybersecurity measures that are boosted by quantum computing.

Expected Outcomes:
1. Theoretical analysis and experimental validation of the viability and efficacy of quantum-enhanced cybersecurity solutions.
2. Insights into the potential and real-world difficulties of using quantum technologies in cybersecurity applications.
3. Suggestions for improving cybersecurity resilience in the quantum age for governments, industry stakeholders, and researchers.